Resource-Efficient Construction with Lean Additive Integrated Method using 3D Concrete Printing (RECLAIM-3DCP)

The UK construction sector is under pressure to address carbon emissions and material waste, which together account for a significant portion of the nation's environmental impact. The **RECLAIM-3DCP** project (Resource-Efficient Construction with Lean Additive Integrated Method using Additive Construction) aims to demonstrate a pioneering approach to building that tackles these challenges head-on.

By using next-generation 3D concrete printing technology, RECLAIM-3DCP will showcase the construction of a full-scale house superstructure with cavity walls that are substantially thinner than the traditional standard. This lean design is enabled by the world's lowest embodied carbon printable concrete, developed with Roadstone (a CRH company), and innovative, non-flammable mineral foam insulation. The result: a third less concrete required and a saving of over 278kg of CO2 per cubic metre, all while delivering 60% reduced build times and robust energy efficiency.

This approach has already proved its strength. In partnership with the University of Bristol, the project's 3D-printed walls have passed seismic tests simulating a magnitude 7+ earthquake - the first such validation of its kind. The consortium, led by HTL.tech alongside world-class partners and advisors in sustainable construction, brings extensive expertise spanning architecture, engineering, digital construction, and environmental assessment.

RECLAIM-3DCP reflects a new era in low-carbon, industrialised housing that is not only fit for the UK's Net Zero ambitions, but is also ready for wider adoption in social housing and beyond. The knowledge and data generated will help inform UK building standards, paving the way for lean, resilient, and resource-efficient buildings of the future.